AI and machine learning assisted development of greener formulations and pharmaceutical processes based on amorphous solid dispersions

This proposal is bringing together R&I related staff by a complementary set of participating organisations that will use multidisciplinary technological approaches to provide a proof-of concept framework for designing and introducing greener practices
in pharmaceuticals. Knowledge will be transferred around the core technical activity that will be the introduction of HME as a novel production method, based on AI-ML tools and supported by environmental assessment for greener pharmaceuticals.